Integrated superconducting nanobridge fast readout electronics for single photon detector arrays

This project aims to assess the commercialisation potential of newly developed nanobridge superconducting circuits for high bandwidth, low noise signal processing of signals from superconducting single photon detector arrays and assess their suitability for commercialisation. These arrays coupled with the high speed electronics developed in this project will impact key quantum technology areas such as quantum computing and quantum key distribution.